Risk2Click - An Intelligent Plugin to Stop Phishing and Threats related to the User's Privacy in Real-time

The proposed Risk2Click project aims to deliver an intelligent customisable PlugIn for users' browser to stop phishing and threats related to privacy in real-time. Users will be able to download the scheme from the project site and configure it based on their requirement to support their browsing activities safely. Risk2Click includes stopping potential threat that may trigger from the email phishing link, popups, spyware, fake websites, ransomeware etc. The customisable configuration settings will offer an opportunity to stop unexpected browsing that involves with tracking personal information and thus threats users' privacy. Risk2Click will also empower users through training and raising awareness on risks associated with their online phishing and privacy threats. The target users of the Risck2Click will be (i) users who use eCommerce sites or social media to explore/buy/sell products, conduct online transactions, etc. (ii) institutional users based on their special requirements (financial, business, academic organisation etc.).